Halophyte-based Energy & Agro-ecological Transitioning (HEAT)

The Halophyte-based Energy & Agro-ecological Transitioning (HEAT) Project seeks to commercialise halophytic agro-ecological approaches and bio-energy technologies in Sub-Saharan Africa by introducing saltwater-irrigated biomass production in degraded soils for localised transitions to clean energy and land regeneration. Targeting both bio-energy production and carbon sequestration, the project will test a combined integrated production and processing model in tandem with a service-based business model with existing partners and investors with the aims of operationalising/commercialising the results by the end of the project timeline.

The project will be undertaken in Ghana and Namibia with a range of partners from the UK, EU, and African registered entities with a track record of working together in various global geographies. With a strong focus on socio-economic development for rural communities, gender inclusivity, and safe access to clean energy, HEAT expects to exploit the results of the 24-month project for the long-term benefit of communities and existing consortia in the three focus regions of West Africa, South-West Africa, and South Asia.